Birmingham City University and Beeswift Limited KTP 23_24 R6

To minimise the Carbon footprint of the manufacture and distribution of workwear through introduction of new fabrics that can be recycled and reused in the Circular economy.